Naked Barley

Naked Barley has potential as a new cereal crop for the UK. It has high levels of flavonoids with health benefits when included in the diet. In this project we will identify varieties that are both well suited for growth and sustainable production in the UK and that contain high levels of beneficial flavonoids.